Odd-electron pi-systems with paramagnetic metal centres as molecular magnets

The invention of molecular magnets makes it possible to craft atomically-precise magnetic systems, including molecular equivalents of 'regular-life'-sized magnets. Molecular magnetic compounds are used in medical imaging where they are employed as MRI contrast agents and are routinely used to visualise the structure of internal organs and other bodily structures, as well as tumours. Molecular magnetic clusters also find application in cryogenics, where demagnetisation-magnetisation cycles allows entropy-driven heat absorption. This can be used to cool systems to the microkelvin regime - to millionths of a degree above absolute zero.

A more futuristic application of molecular magnetic systems is in quantum computing, which requires controlled organisation of and communication between 'quantum units'. One example of such quantum units is the atoms of specific elements, e.g. copper. These copper atoms act as tiny magnets. Just as a magnetic field is generated by an ordinary sized magnet, the atoms generate their own magnetic field. The direction of the magnetic field generated by each copper atom can change direction in an absolute sense (e.g. it can go from 'up' to 'down'). If two or more 'quantum units' are coupled in series, the direction of the magnetic field associated with each atom can also change direction in a relative sense - in comparison with other nucleus-contingent magnetic fields. The aim of this project is to design and synthesise molecular frameworks which allow simultaneous communication between the magnetic fields generated by nuclei coupled in series. Systematic comparison of the capacity of different molecular frameworks to mediate communication between these atom-contingent magnetic fields across different length scales will afford fundamental understanding of how these interactions occur. This new understanding can be applied to the synthesis of better molecular frameworks for quantum computing applications.

This project falls within the EPSRC physical sciences research area. This project will be under the supervision of Professor Harry L. Anderson (Chemistry, Oxford) and Professor Lapo Bogani (Materials, Oxford) in collaboration with Professor Christiane Timmel (Chemistry, Oxford).

Potential impact
The primary impact of the OxICFM CDT will be the highly-trained world-class scientists that it delivers. This impact will encompass both the short term (during their doctoral studies), the medium term (subsequent employment) and ultimately the longer timescale defined by their future careers and consequent impact on science, engineering and policy in the UK.

The impact of OxICFM students during their doctoral studies will be measured by the culture change in graduate training that the Centre brings about - in working at the interface between inorganic synthesis and manufacturing, and fostering cross-sector industry/academia working practices. By embedding not only from larger companies, but also SMEs, we have developed a training regime that has broader relevance across the sector, and the potential for building bridges by fostering new collaborations spanning enormous diversity in scientific focus and scale. Moreover, at a broader level, OxICFM offers to play a unique role as a major focus (and advocate) for manufacturing engagement with academic inorganic synthetic science in the UK.

From a scientific perspective, OxICFM will be uniquely able to offer a broad training programme incorporating innovative and challenging collaborative projects spanning all aspects of fundamental and applied inorganic synthesis, both molecular and materials based (40+ faculty). These will address key challenges in areas such as energy provision/storage, catalysis, and resource provision/renewal necessary to enhance the capability and durability of UK plc in the medium term. To give some idea of perspective, the output from previous CDTs in Oxford's MPLS Division include two start-up companies and in excess of 30 patents.

It is not only in the industrial and scientific realms that students will have impact during their timeframe of their doctorate. Part of the training programme will be in public engagement: team-based challenges in resource development/training and outreach exercises/implementation will form part of the annual summer school. These in turn will constitute a key part of the impact derived from the CDT by its engagement with the public - both face-to-face and through electronic/web-based media. As the centre matures, our aspiration is that our students - from diverse backgrounds - will act as ambassadors for the programme and promote even higher levels of inclusion from all parts of society.

For our partners, and businesses both large and small in the manufacturing sector, it will be our students who are considered the ultimate output of the OxICFM CDT. Our programme has been shaped by the need of such companies (frequently expressed in preliminary discussions) to recruit doctoral graduates who can apply themselves to a broad spectrum of multi-disciplinary challenges in manufacturing-related synthesis. OxICFM's cohort-based training programme integrates significant industry-led training components and has been designed to deliver a much broader skill set than standard PhD schemes. The current lack of CDT training at the interface of inorganic chemistry and manufacturing (and the relevance of inorganic molecules/materials to numerous industrial sectors) heightens the need for - and the potential impact of - the OxICFM CDT. Our students will represent a tangible and valuable asset to meet the long-term skills demand for scientists to develop new materials and nanotechnology identified in the UK Government's 2013 Foresight report.

In the longer term, the broad and relevant training delivered by OxICFM, and the uniquely wide perspective of the manufacturing sector it will deliver, will allow our graduates to obtain (and thrive in) positions of significant responsibility in industry and in research facilities/institutes. Ultimately we believe that many will go on to be future research leaders, driving innovation and changing research culture, and thereby making a lasting contribution to the UK economy.